Regulation of B cell responses to vaccines by long-term retention of antigens in germinal centres

Vaccines have eliminated the danger of many lethal infections and remain the best tool to combat new pathogens. However, traditional vaccines have limitations and don't protect well from rapidly changing or otherwise sophisticated pathogens. Vaccines also take time to develop and often require several doses to achieve good protection, delaying their efficacy against emerging threats. One of the possible advancements in vaccine design is to improve the entry of vaccine material into draining lymph nodes and make them persist long enough to stimulate a strong immune response. Retention of the vaccine over time is particularly important to generate protective antibodies which take several weeks to develop. We have identified a specific type of accessory immune cells that capture and keep foreign materials in lymph nodes for long periods of time (weeks) and present them to immune cells called B lymphocytes, which produce antibodies. Our main aim is to determine the properties of these accessory cells so that we can understand how the retention of foreign materials works and how it helps B lymphocytes to produce antibodies of high quality. We use the new knowledge to evaluate current vaccine properties and develop improvements to generate a stronger antibody response with a lower dosage.

Technical abstract
The generation of protective antibodies by vaccines depends on the entry of vaccine antigens into lymphoid organs where they can stimulate antigen-specific B cells. Long-term retention of the intact antigens is important for affinity maturation in germinal centres (GCs), which need a continuous supply of antigens for several weeks. Yet, compared to other determinants of immunogenicity, the principles governing the retention of antigens in the GC and their presentation to B cells remain poorly understood. We have previously shown that follicular dendritic cells (FDCs), a stromal cell subset that is unique in retaining intact antigen-immune complexes in B cell follicles, promote B cell affinity discrimination by enhancing the mechanics of B cell immune synapses. Deposition of vaccine materials to FDCs is a promising strategy to enhance vaccine immunogenicity. We have now identified a subpopulation of FDCs that selectively retains immune complexes in the GC via high-avidity binding to immune complexes. Our goal is to define the role of this FDC subpopulation in GC B cell responses to immunisation. We will determine the identity of these cells within the FDC network, illuminate their dynamics after immunisation and determine the molecular mechanisms by which they retain and replace antigens in repeat immunisations. Finally, we will establish the roles of the retained antigens in regulating GC B cell selection and antibody production after primary and secondary immunisation with traditional and novel vaccines. Our results will shed new light on the mechanisms by which the FDC network captures, retains and replaces incoming antigens in B cell follicles to regulate the GC reaction and will guide the design of vaccines that improve antigen retention and enhance high-affinity antibody responses.